Near-field optical spectroscopy

This project aims to refine experimental studies investigating the novel physics of 2-dimensional
materials through the use of near-field optical spectroscopy. Adapting techniques from AFM, the
near-field optical microscope allows imaging beyond the optical diffraction limit whilst also
maintaining the spectroscopic capabilities of conventional optical microscopes and circumventing
strict sample preparation requirements.